Development of 3D scaffold structures of various architecture for skin tissue regeneration

This is a feasibility study to de-risk our technology. We are developing a universal biocompatible skin substitute for the treatment of chronic and acute skin wounds.